Hy-PACT: H2 Production & Supply Chain Affordability, Certification and Traceability

The Hy-PACT initiative remains a strategic collaboration between UK and Australian stakeholders to develop a Digital Product Passport (DPP) prototype for the hydrogen supply chain.
The project is aligned with the national hydrogen strategies of the UK and Australia. It supports the UK's ambition to achieve 10GW of low carbon hydrogen production capacity by 2030 and Australia's ambition to become a global leader in clean hydrogen by supporting the UK project of electrolytic hydrogen production with renewable energy and by demonstrating an innovative electrolyser technology. It also supports the ambition to promote the growth of sustainable supply chains for hydrogen by advancing the monitoring of carbon emissions, hydrogen leaks and environmental impacts across the lifecycle of the hydrogen supply chain, and the certification process.

Addressing the Hydrogen Data Gap
As UK and Australian governments invest heavily in low-carbon hydrogen, there is a critical need to facilitate the accurate assessment and certification of hydrogen production pathways, particularly regarding greenhouse gas emissions, LCA, and supply chain traceability. Lacking technology to monitor and certify this data creates a significant data gap, Hy-PACT will solve this by leveraging cutting-edge technologies to develop a collaborative data platform accessible to all actors across the supply chain.

Project Focus and Technical Approach
The DPP prototype will provide a traceable record of hydrogen from production through distribution. This will be built on an extended LCA covering Scope 1, 2, and 3 carbon footprint. A key deliverable is establishing a Proof of Concept for the ingestion of auditable primary data.
To achieve this, the project implements an integrated architecture where a central, secure data hub is established to store a combination of certified and simulated data. This hub is linked to an external, tamper-proof record of history via a technical demonstration (Proof of Concept), ensuring every piece of data is auditable. This collaborative approach focuses on building a scalable, trustworthy data foundation, demonstrated via a specific case study to prove future scalability.

Real-World Application
The project will validate the DPP foundation through a focused application of its two original case studies, ensuring the solution is both practical at small scale, and deployable at larger scale. This involves using the Hadean Demonstrator as the primary source for gathering data and testing the new traceability model (Proof of Concept). Concurrently, the EDF’s Tees Green Hydrogen case study will serve as a reference point to ensure the developed prototype and integration models are aligned with EDF’s existing systems and technology architecture. This approach maximises learning from both primary data ingestion and large-scale system integration aspects.